E.A.K. - Equipping Girls With Digital Skills

We are designing and building Erase All Kittens to deliver essential skills and capabilities to girls to prepare them for 21st Century degrees and careers, so that they can participate in the economy and society. Our goal is to allow girls to acquire the skills to enable them to become tomorrow's innovators and creative problem-solvers. By inspiring and empowering girls at a young age, E.A.K. could help build a more diverse UK tech workforce which will drive the UK economy in the 21st century.